Mapping Grey Areas In International Legal Approaches To The Failure Of Crypto Firms

In recent years many consumers and others around the world, including many in the UK, have used crypto exchanges and invested in cryptocurrencies. It is estimated by Statistia that the crypto sector will have investment that will reach US$37.87bn globally in 2023. Cryptocurrencies can be exciting investments but they operate in a volatile market and the "Crypto Winter" of 2022-23 illustrated that insolvencies in this sector are likely to be common, leading to failures of both crypto exchanges and cryptocurrencies, especially where the cryptocurrencies have no intrinsic value. In the event of an insolvency, it is likely to be very difficult for consumers to get their money back and many will not realise that the protections of traditional financial regimes are lacking.

Insolvency proceedings are likely to be complicated, for example, a national system of regulation may apply to a cryptocoin but it may be operated by a platform in another country, managed in yet another and it may have investors all over the world. Insolvency proceedings might open in any of these countries or in the US under long-armed Chapter 11 jurisdiction, which requires only a limited connection, such as the presence of assets in the US, as a basis for opening insolvency proceedings. Consumers, some of whom will have borrowed money to fund their investments, are likely to be surprised at the difficulties which lie ahead in pursuing a claim. The legal impacts of insolvencies in the crypto sector are therefore complex, international in dimension, and under-researched. The network will map the legal issues that are likely to arise in the event of the failure of a crypto firm and consider how these issues might be handled, using an international network.

The proposed network includes both academic and practitioner members from major cryptocurrency investing nations, including equal representation from developing countries with high levels of crypto investment, Vietnam, Turkey, Nigeria, and India, as well as the UK, EU and UAE. This interdisciplinary panel contains experts in cryptocurrencies, insolvency law and private international law, all complex areas in themselves. As well as experienced academics the network will include early career researchers who will gain career benefit from their involvement. The network will hold a series of three co-creative workshops as well as undertaking a study of how insolvencies are addressed under the terms and conditions of a sample of cryptocurrencies and crypto exchanges, to map how they may impact on insolvencies in practice. There will be dissemination of the network's findings through briefing papers, a project website, and a scholarly article. This application is intended to support the network's initial activities and a programme of further research will also be developed with a view to a larger funding bind to further investigate the network's findings.